The UK-Japan genetics and genomic research network

The acceptance and incorporation of genetic and genomic medicine into healthcare systems has taken different pathways in different countries. While much is known about the incoporation of these technologies into individual healthcare systems, little cross-national research work has been conducted. By developing a cross national research network, we set out to address this gap in our knowledge. By comparing the way genetic and genomic medicine has been incorporated into healthcare systems in two developed, but culturally quite different, countries (the UK and Japan), we aim to improve our understanding of the variety of ways in which this kind of medicine is practiced.

This research is particularly timely as genomic medicine is being adopted in both countries, making a comparison of the practices and structures that have built up through genetic medicine and taken over to genomics all the more important. This network will provide researchers with the space in which to develop ways of understanding and comparing the incorporation of genetic and genomic medicine into healthcare systems in an international context, providing a setting in which researchers can develop research proposals and publications that focus on how to conduct these comparisons.

Over the longer term, this network will allow researchers to learn from experiences in different cultures, providing researchers and clinicians with opportunities to use national comparisons as sources of information with which to inform the development of these services and to advise policy makers.

Potential impact
The network will stimulate academics to work closely together to develop a shared research agenda. Researchers who have been focusing on these themes in their own countries will learn about the situation in comparable jurisdictions, looking for ways of describing and evaluating practices and processes used in both places. Specific issues will need to be addressed, such as to identify comparable clinics; how researchers can understand and interpret the nuances of cultural dynamics at play in a consultation; how to understand the differences and similiarites in the cultures and processes that structure the organisation of genetic services. In this way, the network will cause researchers to develop ways of understanding and researching the incorporation of the new genetic technologies into healthcare systems in a comparative context. This work will be developed and disseminated through papers in academic and professional journals. Outputs from these explorations will have some effect on our self-awareness as researchers and healthcare professionals.

The network will provide funding for researchers to work together to develop a research proposal. These working relationships will develop through the process of writing the proposal, and the subsequent research work, providing the bedrock for a long term future of this international research network. The network may grow or transform, but develop out of these initial meetings and workshops.

The research proposal produced as a result of this network will itself have impacts on research and on healthcare. A project that explores how genetic technologies are incorporated into healthcare systems and communicated to patients in an international comparative context, will produce reflections on underlying and unacknowledged dispositions, attitudes and practices. By making researchers and healthcare professionals more aware of their own background assumptions, the project will bring about reflection and learning among practitioners and healthcare providers.

The network will have a direct bearing on the development of the research career of an early career researcher. Dr Kate Burke will take up a role as an international visiting research fellow in the latter phase of the project. As a clinician (Paediatrician) who is currently completing a PhD on the social effects of genetic technologies in neo-natal care, Dr Burke is perfectly placed to work with colleagues interested in the practical effects of genetics on the work of a neo-natal care unit in Japan. Hence, the network funds will provide an early career researcher with the opportunity to develop a research career in the direction of international comparative research.